Negative Magnetoresistivity and Metallic-Like Conductivity in One-Dimensional Ternary Sulphides

Recently, the applicant reported the preparation and characterisation of Ba2CoS3, the first compound containing Co2+ to show one-dimensional corner connectivity between Co-S tetrahedra. Ba2CoS3 is also the first 2-1-3 sulphide to show conducting-like behaviour and only the second example of a one-dimensional sulphide with negative magnetoresistance. The work proposed here is based on cationic substitutions on the Ba2+ and the Co2+ sites of Ba2CoS3. This research will lead to the preparation of new series of one-dimensional sulphides structurally and chemically related to Ba2CoS3. The variation of structural and physical properties of these analogues will be characterised and the main emphasis placed on the transport properties, in order to pipoint the compositions, which show a more negative magnetoresistance, compared to Ba2CoS3.This proposal is based on well established synthetic and analytical methodologies but it also includes some adventurous objectives, for example aliovalent substitutions on the Ba2+ crystallographic site. The team involved includes scientists with a wide range of expertises complementing each others and therefore offering a comprehensive study of an exciting class of non-oxide compounds.